Developing an Inclusive Conception of Skilful Action (CDA)

What is skilful action? In both public thought and philosophy, those interested in this question often focus on examples of elite skill, e.g. 'expert athletes'. This project in philosophy of action and expertise will develop an inclusive conception of skill, capturing the ways disabled people act skilfully in everyday circumstances. We will work with our collaborators to use ideal philosophical theories of skill, lived experience of skilful action in disability, and local and very domain specific knowledge about the barriers faced by disabled people, to evolve a better understanding of skilful action that empowers disabled people and challenges public perceptions.